Biomarkers for Deep Brain Stimulation

Parkinson?s disease and dystonia are two of the most common neurological disorders of movement. Recently there has been immense interest in the neurosurgical treatment of these disabling disorders through electrical deep brain stimulation. However, the cost of deep brain stimulation, its partial usefulness and its side-effects mean that there is still a pressing need to improve current therapy. One major problem is that existing brain stimulators only provide continuous and fixed stimulation which increases side effects, while reducing battery life. As a result batteries have to be surgically replaced at periodic intervals. Our growing understanding of how different patterns of brain activity are associated with different symptoms raises the possibility of improving therapy using ?smart? stimulation. Smart stimulators modify their electrical output according to the level of a particularly informative brain signal known as a biomarker. In this way the smart stimulator can determine when and how much stimulation is necessary, thereby improving the clinical result and extending battery life.
In this research program we will study the brain signals that can be recorded from the tip of deep brain electrodes so as to clarify their nature and determine which may provide biomarkers suitable for smart stimulation in Parkinson?s disease and dystonia. In particular, we will establish which biomarkers are causally linked to symptoms. The latter is a crucial step in both understanding disease processes and in identifying the best biomarkers for smart stimulation. In addition, we will define how deep brain stimulation interacts with each patient?s own brain signals. This will help us identify the most effective stimulation pattern in individual patients, rather than use the same pattern for all patients regardless of their particular symptoms. Finally, we will develop and test smart stimulation, comparing it to existing stimulation therapy. The understanding gained in this research program will lay the foundation for improved therapies involving brain stimulation in disorders of movement, and in other neurological disorders which can be resistant to available drug treatments.

Technical abstract
Parkinson?s disease (PD) and dystonia are two of the most common movement disorders. Recently there has been immense interest in the neurosurgical treatment of these debilitating disorders through deep brain stimulation (DBS). However, the cost of DBS, its partial efficacy and side-effects mean that there is still a need to improve current therapy. One major problem is that present neurostimulators only provide continuous and fixed ?open-loop? stimulation which increases side effects and habituation, while reducing battery life. Our growing understanding of how different patterns of activity in the basal ganglia (BG) are associated with different symptoms raises the possibility of improving DBS through closed loop stimulation. In closed-loop mode, stimulation is titrated using a biomarker to determine when and how much stimulation is necessary. Here we will extend our studies of BG local field potential (LFP) activities in patients undergoing neurosurgery in order to clarify the pathophysiology of PD and dystonia and thereby to identify local biomarkers suitable for closed loop stimulation regimes. To this end we will refine our ?noisy signal? model of BG disease, based on the hypothesis that it is the balance between synchronised activities indexed in the LFP, rather than one activity per se, which determines motor state. Our intention is to equate these diverse changes with psychophysical processes, and thereby formulate a model that links various levels of observation, has heuristic value and proffers more sophisticated biomarkers. The reliability and mechanistic importance of these biomarkers will then be assessed through a series of correlational and interventional experiments in patients. Establishing which biomarkers are causally linked to symptoms is critical in both understanding disease processes and in identifying legitimate targets for emerging ?smart? stimulation approaches. In addition, we will define how current DBS works. Specifically we will test the hypothesis that DBS acts as a high frequency dither injection similar to that used to quench low frequency oscillations in nonlinear feedback control loops. Our intention is to model this process in the BG, which will in turn allow the identification of the most effective stimulation regime in individual patients. Finally, we will optimise algorithms for closed-loop stimulation based on LFP features, and prove closed loop stimulation can be effective in a double-blind cross-over trial of closed-loop versus current open-loop DBS in PD. Understanding gained in this research program will lay the foundation for improved DBS therapy for motor and other disorders.